My Other Friend: An Ecopoetic Exploration of Friendship's Potential in the More-Than-Human Cit

This project examines how friendship functions in the 'more-than-human' city and how poetic practice can contribute to this, focusing on the city of Manchester. The concept of the more-than-human will be grounded in its original ecological sense (Abram, 1997) but also more recent interpretations which extend to the technological and spiritual. Ideas of 'friendship' will draw upon Derrida's politics (1997) but also contextualise friendship within postcolonial and queer theories and practice (Gandhi, 2006). By engaging with interdisciplinary work from the fields of cultural geography, anthropology, sociology, politics and literary theory (particularly ecocriticism/ecopoetics), this research explores friendship's potential in more-than-human cities, and its role in producing ecologically sustainable futures. The academic and creative outputs of the project will be a written 30,000-word thesis and a full-length poetry collection, which will work in tandem. This research will also have public engagement impacts, through the fostering of collaborative work and poetic interventions with Manchester-based literary and ecological practitioners and organisations.

Research Questions

The project has three research questions:

1. In what ways does friendship function in the more-than-human city, and how might those functions be important in the context of climate crisis?
2. How does poetry, both individual and collaborative, contribute to a framework of 'environmental friendship', as both an ethics and creative practice?
3. How could a poetics that challenges urban human/non-human binaries be enacted and what would a more-than-human friendship-led poetics require?